Hidden Lives: A History of Women, the London Charterhouse and the Wider Community

7. The Hidden Lives project seeks to illuminate the lives of medieval and early modern women who were associated with the London Charterhouse throughout its incredibly interesting 700-year history between 1300 and 1800. The Charterhouse site changed functions throughout this period, as it was initially used as a burial ground during the 1348 Black Death, then as a Carthusian monastery. After the dissolution of the monasteries in 1545-6, the Charterhouse changed use, and began to function as a mansion, and then from the early seventeenth century onwards gained a charitable use through becoming an almshouse and school. Previous scholarship has focused on the changing use of the buildings as well as their architectural features, or alternatively on one period of the Charterhouse's history such as it's use as a monastery. However, there has been no decisive scholarly work on the experience or impact of women at the Charterhouse, making this study an important contribution.
The main aim of this doctoral research is to identify the ways in which women could be involved with the predominantly 'male' institution of the London Charterhouse, and thus how they have contributed to its story. A better understanding of women at the Charterhouse will not only add to the Charterhouse's historiography, but that of the wider community. This project will examine the archives at the London Metropolitan Archives, the National Archives, on site at the Charterhouse and those held in other London galleries and museums, as these are where information on women at the Charterhouse is most prevalent. Archival research will include identifying and transcribing relevant sources, to better understand women's role at the London Charterhouse.
An additional objective of this study is to engage the current Charterhouse community with the project, such as the Brothers and staff that live and work at the site.
This project is an Open-Oxford-Cambridge AHRC DTP-funded Collaborative Doctoral Award run jointly by the University of Oxford and the London Charterhouse.